Finite temperature spin dynamics in quantum and classical spin chains

This project experimentally investigates spin dynamics in one-dimensional spin systems, focusing on both quantum and classical spin chains. In the zero-field limit, Heisenberg spin-1/2 chains are expected to exhibit spin super-diffusion at high temperatures, a behaviour attributed to the system's integrability. When the spin quantum number differs from 1/2 or the interactions deviate from the Heisenberg type, other forms of spin transport-such as normal diffusion, sub-diffusion, or ballistic transport-may emerge, depending on temperature, magnetic field and interaction parameters. Using Nuclear Magnetic Resonance (NMR) as a low-frequency probe of long-time spin fluctuations, this project aims to uncover diverse regimes of spin transport in one-dimensional systems, offering a unique opportunity to compare experimental findings with theoretical developments in non-equilibrium quantum many-body physics.